Observational Astronomy

My research will involve modelling and testing the performance of a new imager being built at the ATC, and then participating in commissioning and early science with it once it is installed on the VLT, primarily focussing on direct imaging of exoplanets.